New machine learning tool to improve public and patient involvement and engagement

The Covid-19 pandemic has seen statutory policy commitments to patient and public involvement and shared decision making in health systems abandon the "nothing about us without us" mantra.

As a result of Covid-19, clinical research institutions, businesses, and industry have either halted patient and public involvement and engagement in research design entirely, or tried to address PPIE in research in a manual and inefficient way which limits the speed, accessibility, quantification and adoption of a new way of doing patient and public involvement and engagement (PPIE) in business.

'Inclusive' is a Patient and Public Engagement Management System which incorporates machine learning and AI to streamline slow, manual administrative workflows with innovative tools such as AI-built directories of potential collaborators and automated document creation and population. The platform will provide medical research institutions with greater access to diverse patients, community groups and businesses as well as digital tools to support Covid-safe and environmentally friendly methods of PPIE management.